Pumping iron: exploring a novel iron transporter in the early life microbiota member Bifidobacterium

Introduction: We have a hidden universe inside our bodies - the gut microbiota! This exciting world of tiny organisms may hold the key to helping infants that have iron deficiency anaemia (IDA). A new research project is seeking to uncover how these microscopic heroes, especially Bifidobacterium bacteria, interact with our bodies to outcompete potentially 'bad' bacteria for iron (which is normally limited in the gut), which may improve infant health.
What is Iron Deficiency Anaemia?: Iron deficiency anaemia happens when our bodies don't have enough iron to make strong and healthy red blood cells. Without these cells, we feel tired, weak, and unwell. Millions of people, including infants and children, suffer from this condition. Normally, iron supplements (drops or fortified foods) are given to boost iron levels, however there are side effects such as diarrhoea which is linked to unhealthy changes in the types of bacteria found in the gut who can more readily access this 'free' iron.
The Power of Early Life Gut Microbiota: Inside our gut, there's an active community of microorganisms, and among them, Bifidobacterium stands out as a true friend. These tiny heroes can do amazing things, like helping our immune system and breaking down food. Next we want to find out how some special types of Bifidobacterium can also take up iron more efficiently. This may help with development of new probiotics that help reduce some of the nasty symptoms that can happen during iron supplementation in infants with IDA.
The Research Proposal: Our team of researchers from the University of Birmingham and Durham University, are embarking on a mission that is supported by one of the UK government research councils - BBSRC. We'll study how the early-life gut microbiota, especially Bifidobacterium, absorbs and uses iron. By understanding these interactions, we hope to find new beneficial bacterial therapies that could be used together with iron supplementation strategies in IDA infants - making them healthier and stronger.
The Quest to Discover Microbial Superpowers: Our team will conduct exciting experiments with special lab tests and will even use baby poo samples! We want to learn how Bifidobacterium and other tiny microbes use iron uptake systems. While the research is just starting, it holds a lot of promise. This knowledge could open doors to smarter ways to treat and prevent diseases and conditions, like IDA, in at-risk infants.

Technical abstract
Iron plays a crucial role in bacterial function, but its limited availability in the gastrointestinal tract presents challenges. Bacteria employ various mechanisms to acquire iron, but little is known about these processes in beneficial members of the gut microbiota, especially anaerobic Gram-positive species. During early life, a microbe's ability to colonise is particularly important due to rapidly changing ecosystem dynamics, which may impact host wellbeing. This is a particular issue in infants with iron deficiency anaemia (IDA), which can lead to a disrupted gut microbiota and poorer health outcomes. And although current iron supplementation strategies increase iron levels, this is associated with reductions in beneficial bacteria and increases in pathogenic strains, leading to diarrhoea. Therefore, understanding iron acquisition mechanisms in dominant and beneficial early-life microbiota members such as Bifidobacterium (Bif) is crucial. Previous work indicates Bif typically uses ferrous iron uptake systems, however we have discovered a novel energy-coupling factor (ECF) transporter for iron uptake in B. longum.
To characterise and elucidate the functional role of this novel Bif iron-uptake system, we have 3 objectives:
Obj 1 aims to characterise this ECF system, determine the form of iron that it transports, and understand the role of the associated protein (ECF Orf) in iron acquisition.
Obj 2 seeks to assess how the ECF system enhances Bif colonisation under varying iron levels and ecosystem conditions using mock early-life communities.
Obj 3 investigates the impact of ECF on complex microbial ecosystems, both in normal and IDA infant microbiota samples, exploring the effects of iron supplementation on Bif and the broader microbial community.
These studies will provide insights into how the ECF system influences Bif colonisation, potentially reversing ecosystem disruptions. Outputs may allow development of Bif-based therapies for IDA infant